Internet of Bins: HCD analysis of drivers for adoption

Waste is a 'known unknown' for businesses, with little to no oversight over waste streams/materials, generation patterns or autonomy over cost control. Furthermore waste hauliers use an archaic system for collection with little to no intelligence, causing significant inefficiencies and excessive truck movements. This project seeks apply the Internet of Things (IOT) to bins/skips, in order to disrupt the existing inertia regarding waste management, business models and generation patterns. This will lead to \>20-40% gains in collection efficiencies, improved autonomy and oversight of waste generating businesses and improvement against UK waste diversion targets.